Speech to Speech translation through Language Embeddings

This project is concerned with the task of speech-to-speech translation (S2ST). The traditional approach to this problem uses cascaded models consisting of three com ponents: ASR, MT and TTS models that are used in sequence to map from source to target language. However, there are limitations to the cascaded approach: errors can be compounded between components, it is difficult to conserve para-linguistic features such as prosody or emotion, and the computational requirements involved with three separate models are significant. These limitations motivate models that map directly from the source to the target language without an intermediate textual representation. The advent of deep neural network models along with a concerted effort from the International Workshop on Spoken Language Translation (IWSLT) community have demonstrated that collapsing the ASR and MT components of the S2ST pipeline is viable, with direct speech-to-text models showing competitive performance to cascaded models. This success paves the way for work on direct speech-to-speech translation.
One of the key challenges with training a direct S2ST model is obtaining the appro priate data in the necessary quantities. Given sufficient examples of speech-pairs in the source and target languages, it would be possible to train a model end-to-end, constructing a physical embedding space onto which we project the source signal and from which we generate the target signal. The feasibility of this approach has been proved in concept using small datasets [1, 2]. However, the creation of large scale datasets is extremely unlikely, given the difficulty of creating "objective" or para-linguistically "equivalent" spoken translations.
While direct speech-to-speech data is scarce, there is a relative wealth of com plementary data in the form of text-to-text translation or speech-to-text translation that could be exploited for S2ST. This project aims to explore an alternative to constructing a physical space by directly training on speech-pairs, instead leverag
1
ing these better-resourced, complementary modalities to construct an "effective" latent space. This space is expected to behave similarly to a semantic space ,where a point represents the meaning of a sentence. The project will additionally ex plore appropriate methodologies for projection of the source signal onto the space and generation of a target signal from it, determining the viability of zero-shot learning of S2ST using an effective space. The project will also develop heuristic approaches to evaluate the effective space that are reliable and cost-effective.
References
[1] Michelle Guo, Albert Haque, and Prateek Verma. End-to-end spoken language translation, 2019.
[2] Y. Jia, Ron J. Weiss, Fadi Biadsy, Wolfgang Macherey, M. Johnson, Z. Chen, and Yonghui Wu. Direct speech-to-speech translation with a sequence-to sequence model. In INTERSPEECH, 2019.